SPARQ(s) - Scalable, Precise, And Reliable positioning of color centers for Quantum computing and simulation

Quantum-enabled Computing is set to revolutionise a myriad of technologies including medical research and drug discovery, security, cryptography, finance and environmental research. However the building blocks of Quantum Computers (Qubits) are proving slow, expensive and complex to manufacture,

**Ionoptika's** Q-One instrument is designed to enable users to implant a single ion in a substrate such as diamond, and uniquely identify that the ion has successfully implanted. Work is underway already at a small number of European research laboratories on the Q-One, including the **University of Surrey** who collaborate closely with Ionoptika.

One limiting factor however, is that the very nature of ion implantation requires that the ion beam must be placed very precisely and close to the substrate to be implanted. This means that only one ion beam system can be used; it is simply impossible to achieve precise and accurate implantation of 2 or more ion beams need to be positioned equidistant from the surface.

However the choice of one ion beam brings about compromises; each ion beam system works in a very specific way with particular species. For example, the most commonly used ion beam system on a Q-One is a Liquid Metal Ion Gun(LMIG) which enables implantation of metal species such as Gold, Erbium or Manganese. It will not however enable implantation of gaseous species such as nitrogen or xenon.

Whilst this compromise can be overcome with additional funding (i.e. the purchase of 2 instruments), at a price point of £1\. 3 million per instrument, this is not a viable solution for most research institutes.

The goal of the UK team in this project is to to develop, test and characterize a novel dual-source system ( **Metal** **and Gas Ion Column - MaGIC)** intended for use with Ionoptika's Q-One Ion Implanter. MaGIC would offer the ultimate technological upgrade of the Q-One platform. By enabling the seamless utilisation of liquid metal and plasma ion sources the Q-One will become the first commercially available single ion implanter system which will cover the entirely spectrum of current technological applications of ion implantation both at academic and industrial research level.

Complementary work carried out by our German collaborators in material development , post-implant treatment; and qubit characterization will provide a unique proof of principle, firmly establishing single ion implantation as the method of choice for fast Qubit production and the Q-One as the instrument of choice for this internationally significant technique.